Optimising high throughout mechanistic ecotoxicology for assessing comparitive toxicicity across species and chemicals?

Investigating the effects of different chemicals across a number of species and developing a system to predict these effects.